IMPRESSION and GAMES NMR Structure Elucidation With ML

The goals of the project are as follows: 1) To optimise the speed and accuracy of IMPRESSION (a software package which uses machine learning to quickly predict NMR parameters with DFT levels of accuracy) 2) To develop GAMES a generative neural network which attempts to elucidate molecular structures and stereochemistry from NMR spectra